Proof of concept of a magnetic seal for low power, low velocity couplings

This project aims to create a small scale magnetic coupling to transmit small amounts of rotational energy through a sealed, enclosed container.
Whilst larger scale magnetic couplings are used for pumps this one should fit within a a 25m diameter and cost below £4 in production.